Future Proofing Barley for a High CO2 World

Recent CO2 emission projections indicate that atmospheric CO2 concentration may rise from the approximate current 420ppm to 1000ppm by the end of the century. This change in environment will affect plants around the world. Elevated CO2 has been proven to increase the yield of C3 cereal crops while decreasing nutritional content. This may affect our food supply chains, as well as human and animal nutrition.

However, little is known about how plants will adapt to this new environment or the mechanisms behind these changes. This BARIToNE-funded project will attempt to discover the signalling and genetic pathways behind spring barley growth under elevated CO2 conditions using phenotyping methods like RGB imaging, infrared gas exchange and chlorophyll fluorescence.

It will also utilise the wide selection of genetic resources online and at the James Hutton Institute, as well as RNA-Seq techniques, to select cultivars with high genetic diversity to reveal how a change in environment might cause the expression of undiscovered genes relating to elevated CO2 phenotypes.

Finally, this project will analyse the effect of elevated CO2 on grain mineral, protein and sugar content within the context of food and feed, as well as the malting, brewing and distillation process of whisky. Using HPLC and metabolomic techniques will help us understand how these changes will affect future food and drink security.